Developing Teacher Agency: A Study of Teacher Networking, Interactions and Learning in School Complexes in India

This research project focuses on investigating the dynamic interplay between school-based networks and collaborative approaches to teacher professional development (TPD), particularly in the context of developing teacher agency. The study aims to explore the interaction of emerging school networks and their impact on teachers' professional learning, creating agentic spaces for meaningful and continuous development in a developing country. Continuous professional development of teachers is essential for excellent teaching and students' achievement. However, TPD often remained ineffective, irrelevant, neglecting their work conditions and made teachers feel disempowered. Alongside, collaborative learning environments, like school networks, have gained attention, as they foster professional dialogues and inquiry-based cultures, are seen as catalysts for positive changes in schools and teacher development. While professional interactions among teachers contribute to CPD and shape their professional identities, teacher agency plays a vital role. Teacher agency guides their participation in professional development, directing their learning and empowering them to take charge of their growth and students' learning. The project focuses on three key areas - School Networks, Teacher Professional Development, and Teacher Agency - recognizing their individual significance in education while acknowledging their interconnected nature. Therefore, major research questions aim to understand the structure and influence of school networks on TPD and agency. The study seeks to explore how school networks impact teacher participation in developmental activities and contribute to their professional agency and identities.